Remembering Mother Earth: Responding to the Ecological Crisis

This project begins with 'Gaia': the name of the Ancient Greek Earth Goddess - mother of gods and men - and, more recently, the name of the autopoietic Earth system as theorised (1972) by microbiologist Lynn Margulis and (then) NASA scientist, James Lovelock. Philosopher Mary Midgley, a friend and contemporary of Lovelock and (then) Chair of the Gaia Network, thought that "the spirit in which [people] respond" will matter most for our survival of the ecological crisis and that 'Gaia' can help here (2005).

This project argues that Midgley can be understood as saying that the concept of 'Gaia' can be used to facilitate the shift in perspective towards the 'ecological paradigm' that is needed for us to respond to the challenges ahead. In the paradigm we are moving away from, meeting human needs was our only objective. In the new - ecological - paradigm, we aim to meet human needs whilst also caring for the eco-system - or earth-system - in which we are embedded as we now recognise that our health is unavoidably intertwined with Gaia's. 'Gaia' is thus conceived of as a tool to help facilitate a paradigm shift which - in being needed - is already underway.

Responding to Peterson (2021), a paradigm shift is here understood as something which happens not just through ideas, but importantly through action and the integration of the feedback received from the world. Invoking the Wittgensteinian insight that 'saying is a kind of doing', it is assumed that the concept of 'Gaia' has no power as a tool, unless it is used. Given that is has been 20 years since Midgley wrote on this topic and 'Gaia' is still not a mainstream concept, this project adapts, and builds on Midgley's' work, providing an original contribution by asking: how can we improve the functionality of this tool?

I begin by first exploring what works well about this concept. Noting parallels with traditional ecological knowledge (or TEK), Naess's (1974) Ecological Self and the phenomenon of the 'Overview Effect', I argue that naming the earth - albeit not necessarily as Gaia - can be a powerful and salubrious practice which (i) helps us cognise our (asymmetrically dependent) relationship to the earth in a way which emphasises elevated emotions, as opposed to resulting in chronic anxiety or apathy. And (ii) allows us to empathise with her and thus moves us to treat her with care and respect, whatever this means in the context of our lives.

Given the emphasis on making this concept practicable, and as such, accessible, I suggest that in the context of the UK, 'Mother Earth' may be more accessible than 'Gaia'. To further explore strategies for communicating what 'Gaia' shows us - that is to say, the particular way of engendering a shift to the 'ecological paradigm' by learning to extend empathy towards the earth as a whole - I turn to three established practical approaches which have enjoyed great success in the context of the UK for facilitating a shift towards the ecological paradigm: permaculture, forest school and community gardening. By engaging with these practices, I explore whether, and how, their methods can support the development of Midgley's 'Gaia' into a tool with even greater functionality.